Nanowave - Covid-19 Hospital decontamination using UV light

The decontamination of near patient electronic equipment on hospital wards is currently insufficient to prevent the spread of Covid-19 in the healthcare setting. It is expensive, time consuming, environmentally unacceptable and lacks efficacy. In addition, the shortage of PPE and the lack of reusability due to cross contamination concerns is making headlines in the news.

As complex electronic equipment becomes ever more prevalent on hospital wards, there is an urgent need for an effective automated decontamination method. Without this, these high touch point surfaces will continue to aid the spread of infection.

Finsen is an SME established to commercialise the use of short wavelength high-energy ultraviolet light for pathogen decontamination. We have developed the concept of a UVc decontamination cabinet for processing portable medical equipment and PPE which promises to help in the fight against Covid-19

The key advantages of the technology are:
• Up to 5 times quicker than existing best methods such as manual cleaning

• Repeatable and validated process with feedback and cycle logging

• Reduction in hospital-acquired Covid-19 infections and death